Security Assurance of Semiconductor Manufacturing (SASM): A US-UK Collaborative Project

This project enables an interdisciplinary team (Academia, Trade association and Industry) from the UK (Swansea University, TechWorks) and the US (SEMI) to define and develop the security assurance framework to maintain confidence in cyber security throughout the semiconductor manufacturing processes.

Semiconductors power essential systems like Critical National Infrastructure (CNI), Connected Vehicles, and national defence. As these systems grow more complex, any disruption can have major economic and social impacts. Threats such as tampering, theft, or hidden malicious components in the supply chain put our everyday technologies at risk. Ensuring their security requires assurance methods that are often manual and time-consuming. This makes the process costly, error-prone, and slow to respond to threats. Our work focuses on improving and automating these assurance processes to better protect the technologies we rely on.

To improve the security of semiconductor manufacturing, this project develops a practical assurance framework to help equipment suppliers manage supply chain risks. Based on the widely used NIST Cybersecurity Framework (CSF) 2.0, the framework offers different levels of assurance—from self-assessment to independent audits—covering key areas like governance, protection, detection, and response. To ensure real-world relevance, the framework is reviewed by global semiconductor industry leaders, with support from SEMI (the global industry association) and Techworks.

We run a series of workshops in the UK with electronics manufacturers and service providers. These sessions help us gather feedback, test the framework’s practicality, and share current tools and best practices in supply chain security. The workshops produce a “security landscape” study, providing insights into the current strengths and gaps in the UK’s semiconductor supply chain security.

SASM unites UK and US researchers to enhance security across the semiconductor manufacturing supply chain. It supports standardization in cyber security of semiconductor manufacturing, and enables global collaboration, strengthening national security, and innovation.